Increasing yield in UK protected cropping by altering light quality

Lambda Energy aims to increase the crop yield of plants grown in greenhouses by circa 20% using sunlight changing materials. The active material will constitute the greenhouse sidings and modify the ratio and amount of Photosynthetically Active Radiation (PAR) that plants receive by converting ultraviolet and part of blue light to red light. To boost yields in greenhouses, currently PAR from natural sunlight is often supplemented by artificial (LED) lighting; our technology will reduce or eliminate the need for supplementary lighting, providing a means to achieve high yield while drastically reducing the use of electricity. Such a large increase in crop yield will help to increase food security around the globe sustainably.